The Moveable Nexus: Design-led urban food, water and energy management innovation in new boundary conditions of change

Urban communities are particularly vulnerable to the future demand of food, water and energy, and
this is further acerbated by the onset of climate change. A solution needs to be found for a FEW nexus.
This internationally diverse project, based around urban design practice, sees urban agriculture as a
key facilitator of the Nexus, needing water and energy to become productive. Working directly with
living labs in some of the most vulnerable communities in the partner cities, the team aims to codesign new food futures with stakeholders that leave them less vulnerable to forces disturbing the
nexus. The lessons learned from these stakeholder workshops will be shared outside the team, so
that lessons learned locally can be applied globally.